Cultural Geographies of LGBTQ+ Entrepreneurship in Scotland

The project is an in-depth consideration of the mechanisms of cultural spaces and places (physical and digital, temporal and permanent) that connect LGBTQ+ communities and their role in facilitating community life and identity. It will focus on LGBTQ+ cultural entrepreneurs in Scotland and the places they produce as well as the networks of practice that they enable and encourage. While development of an appropriate methodology is open to the successful applicant, the project may utilize interviews and participant observation but also innovative digital humanities methods including Geographical Information Systems, text mining and network analysis in order to produce an accessible online resource for LGBTQ+ cultural entrepreneurs in Scotland and beyond.
The project will address the geographies of LGBTQ+ cultural entrepreneurship in Scotland. The particular geographies to be considered may include digital spaces, specific places of cultural entrepreneurship (art galleries, coffee shops, community centres, museums etc.) and less visible networks of connection and practice. The project will focus on the ownership/organization of such spaces but will not ignore use/consumption. The project may also consider temporal questions concerning affordances provided by time-limited events (such as Pride celebrations, queer festivals such as SQIFF, and the LGBTQ+ contribution to the Edinburgh Fringe) vs. places with a longer duration. The student will have the opportunity to use innovative digital humanities techniques using, for instance, QGIS to construct a living digital archive. Finally, there will be a forward-looking aspect to have the opportunity to use innovative digital humanities techniques using, for instance, QGIS to construct a living digital archive. Finally, there will be a forward-looking aspect to the project, developing a typology of kinds and efficacy of LGBTQ+ spaces that would be useful for reducing isolation and increasing connectedness between LGBTQ+ entrepreneurs.